Pathways to Reconciliation: Investigating the impact of ES.PE.RE (Schools of Forgiveness and Reconciliation) on psychological and social well being

This project investigates the impact of ES.PE.RE, a third-sector programme of schools for forgiveness and reconciliation, on the psychological and social wellbeing of victims of the Colombian conflict. More specifically, it studies if and how these Schools for Forgiveness and Reconciliation improve mental health, social capital, and positive life tracks, all of which central to stabilising communities hardly hit by armed conflict.
Forgiveness and reconciliation have a central role in the reconstruction of civil-war-torn countries. Although difficult to realise, they are key social and psychological processes for aiding people who have been placed in a vulnerable situation move past their debilitating circumstances. Depression, loss of emotional control, feelings of rage and vengeance are frequent outcomes of violent traumatic events and experiences of justice having been offended. In combination, they result in powerful barriers to return to a functional livelihood. Recent research on the consequences of traumatic events shows that diminished mental health as an outcome of political violence translates into a loss of social capital and decreased capacity to re-join communal and productive living. Individual suffering intersects with societal negative representations and stereotypical social attitudes towards those involved, compromising both life trajectories and wider social cohesion. This in turn obstructs individual, social and economic development, with ramifications that go well beyond the locales most affected by conflict.
In this project, we seek to assess if participation in ES.PE.Re (Schools for Forgiveness and Reconciliation) results in measurable sustained improvements in psychological and social well being, defined as improvements in the areas of mental health, social capital and choosing a fulfilling life-track. We adopt a clinical socio-cultural approach to human development and wellbeing that combines the individual, community and societal levels of analysis. We aim to investigate both the detrimental consequences of violence and how to forge positive responses to these consequences. We will work in five municipalities prioritised by the Colombian government for the high levels of violence experienced during the conflict. Each community is located in a different region of the country and all have been struggling with reconciliation. In each one of these municipalities, two Schools for Forgiveness and Reconciliation will take place, each comprising twenty-five participants of different age groups, 16-25 years old and 25+ years old. Quantitative measures of mental health, social capital and life-track choices will be administered to participants at four different points: before and after the SFRs, with three and nine-months follow-ups. A measure of forgiveness and reconciliation will also be administered in order to chart willingness to forgive and reconcile as both, outcome of the intervention and their mediating role on psychological and social well being. A qualitative interviewing protocol will explore first-person perspectives and narratives of self, community, social attitudes towards people involved in the conflict and potential futures.
So far, ES.PE.RE workshops have been widely conducted in Colombia; however, we still need to know more about the outcomes of the intervention and how these are sustained over time. Systematic evidence is decisive for supporting these initiatives and developing policy that fosters positive futures for the individuals and communities affected by the armed conflict. This project contributes to these aims by systematising evidence, generating knowledge exchange and impact, and informing evidence-based policy making in the domains of mental health, social capital and human development.

Potential impact
This project will impact multiple stakeholders and increase knowledge, capacity, reach, evidence-base for policy making and psychological and social wellbeing of victims of the armed conflict. It will impact upon the following users: a) the Foundation for Reconciliation and the Public Health Axis of the Santa Fe Foundation (FSFB), b) participants in the proposed intervention ES.PE.RE, 3) the municipalities where the intervention will take place, 4) rural communities affected by the conflict, 5) wider audiences such as the Colombian government, local officials, NGOs and international organisations, and 6) the Colombian and UK teams.
The FFR and FSB are co-investigators in the project and have been actively involved in all stages of project preparation and execution. FFR will have increased knowledge about the contribution of its intervention for the psychological and social wellbeing of those affected by the conflict. The project will strengthen the FFR's work and visibility with policy makers in Colombia and internationally and contribute to transforming practice - the ES.PE.RE intervention - into evidence based policy. The project will increase FFR's organisational capacity to collaborate with academics, practitioners and international institutions. FSFB will extend its work to populations that it has not been able to reach so far, and strengthen its mental health outreach programmes and knowledge-base.
Participants in the ES.PE.RE workshop will experience its methodology, which offers psychosocial support and fosters narratives of peace, enabling individuals to work through difficult emotional experiences, affecting frames for decision making and steering participants towards alternative ways of telling stories of hatred, rage and revenge. We expect that improvements in willingness to forgive and reconcile will have an impact on the mental health, pro-social capital behaviours and positive life tracks of participants. Participants will also acquire skills by becoming multipliers of the methodology.
The municipalities where the fieldwork will take place are supporting the preparation of this proposal and exchanging knowledge with the team. Because these communities are 'receiving' contexts for ex-combatants, our intervention and research will improve conditions for reintegration, forgiveness and reconciliation. This will increase the bottom-up strengthening of local institutions and governance, an urgent need emphasized by the peace accords, and a contribution that is particularly relevant for prioritized municipalities. A central aspect of the ES.PE.RE methodology is to prepare multipliers to replicate the workshops, which will benefit other rural communities affected by the conflict. Because the Foundation for Reconciliation works globally including countries in the Americas, Africa, and Europe, our research has potential to be used to create impact in other developing countries.
Our project will increase the evidence base available to the government of Colombia and local officials and contribute to the implementation of the peace accords. Dissemination and knowledge exchange activities will reach Ministries, NGOs, the Reincorporation and Normalization Agency (ARN) as well as global audiences and international organisations.
The Colombia and UK project teams have built a partnership, which has enriched all participants involved and which can enhance capacity for impact. All partners worked together in the scoping of the project, defining the research questions and project aims. Academic researchers learned the methodology and the extensive practical knowledge the FFR has of the research context, developed over the course of 14 years working on the topic of reconciliation in rural areas of Colombia. Given the inter-disciplinarity of the team, we also learned from each other across fields and disciplines.